Sugar ubiquitylation, a new quality control mechanism for the recognition and elimination of misfolded macromolecules?

Ubiquitin is a small protein that becomes attached covalently to other proteins in a process known as ubiquitylation. Ubiquitylation requires a relay of three enzymes, termed an E1 activating enzyme (E1), an E2 conjugating enzyme (E2) and an E3 ubiquitin ligase (E3). About 40 E2s and over 600 E3s are encoded by the human genome, which ubiquitylate and modify the functions of thousands of proteins, explaining how this modification regulates many aspects of cell life.

The aim of the project is to test the novel hypothesis that ubiquitin is not just attached covalently to proteins, but also to other biological macromolecules, such as oligosaccharides. In particular, I propose that unbranched glucose polymers (glucosaccharides), which are formed by occasional errors of metabolism, undergo ubiquitylation, tagging them for uptake into lysosomes by a process call glycophagy, where they are hydrolysed by the lysosomal acid alpha1:4 glucosidase. The failure to eliminate unbranched glucosaccharides leads to their precipitation in the cell cytosol as toxic polyglucosan bodies (PB). This results in death from heart failure or to a fatal monoclonus epilepsy depending on the organs in which PB are formed.

If my hypothesis is correct, it will open up a new branch of ubiquitin biology and stimulate the development of novel technologies to study the ubiquitylation of molecules that are not proteins. I anticipate that this will, in turn, lead to the identification of other cell functions controlled in this way.

My hypothesis originated with my laboratory's discovery that the E3 HOIL-1 ubiquitylates the hydroxyl side chains of serine and threonine residues in proteins forming ester bonds, in contrast to the great majority of studied E3s that form isopeptide bonds between ubiquitin and lysine residues. It also stemmed from the finding that human HOIL-1 deficiency leads to PB formation and cardiomyopathy. We developed mice in which HOIL-1 was replaced by an E3 ligase-inactive mutant and observed that PB were formed in various organs of these animals, including heart and brain. This established that the E3 ligase function of HOIL-1 was required to prevent PB formation in vivo. We also discovered that HOIL-1 ubiquitylates the C6 hydroxyl group of glucose in unbranched glucosaccharides in vitro, the site at which branch points in glycogen are formed. Moreover, the process was greatly accelerated by other members of the Linear Ubiquitin Assembly Complex of which HOIL-1 is a component.

A major goal of the proposed project is to establish whether ubiquitin is attached covalently to glucose in unbranched glucosaccharides in living cells because, so far, our hypothesis is based only on inferences made from studies performed in vitro. To test the hypothesis, we will enhance the rate of formation of unbranched glucosaccharides in cells and prevent them from undergoing glycophagy. This should lead to their accumulation in the cell cytosol and permit sufficient amounts to be purified for biochemical analysis, enabling detection of covalently bound ubiquitin if it is present. The studies may also enhance knowledge of the mechanism of glycophagy, which is poorly understood. If successful, the findings will provide the preliminary results needed to be competitive for a major research grant.

In summary, my hypothesis challenges current dogma that ubiquitylation is confined to proteins. The demonstration that sugars are also ubiquitylated will open up new avenues of research that will enhance fundamental understanding of how cellular quality control processes operate. They are therefore consistent with the objectives of frontier bioscience to enhance understanding of the rules of life.